FUSE - Future Urban Simulation Environment

Unmanned Air Vehicles (drones) offer a huge opportunity to add a new layer to every country's established transport infrastructure by providing delivery and transport services directly to the customer, amongst many other applications. This relieves pressure on road networks, which are already at full capacity in most urban areas.

The implementation of such drone services in any town will require the active cooperation and involvement of both the Local Council and the residents. However, both these groups are likely to be highly resistant to the introduction of drone services with regards safety, privacy and noise (as well as the natural resistance to change).

The FUSE project creates an Unmanned aircraft Traffic Management System (UTM) simulator.

A "digital twin" built using the latest technologies, it blends aviation, gaming, simulation, and Geographic Information Systems to create a synthetic environment within which strategies, laws and platforms for electric aviation may be tested out.

Such simulations can then be run using FUSE's inbuilt Unmanned Traffic Management simulator to test the co-ordination of all urban air traffic.

Being built out of an already published gaming flight simulator, FUSE allows us to design from the ground up, the first 400' of urban airspace, tackling the concerns of Air-Space Regulators, Local Government and the public alike.

The FUSE Project provides a synthetic environment through an immersive 3D simulation of a real airport, which will can be used by:

* the Air Traffic Management, the UTM vendors and delivery companies to establish and test the implementation of the Local Authority preferred schemes of operation. This will require for instance the establishment of local depots (mobile, or on the edge of town) from which the drones can pick up their loads for the 'last-mile' delivery service.
* the Air Traffic Management authorities to test the safety of the Unmanned Traffic Management services when considered in combination with other airspace users (police and ambulance helicopter services as well as normal aircraft operations).
* the Drone Developers, Air Traffic Management and UTM vendors to establish and test drone air lanes as well as autonomous collision avoidance rules-of-the-road to allow drones to safely occupy the same airspace.
* the Local Authority to develop schemes and supportive legislation such that drones may be limited to operations below 400' with no more than 200 sorties per day in a specific area and within the operating hours of 8am to 8pm. Drones may not operate below 300' over parks or gardens and wherever possible drones must follow the road network. Medical deliveries and blue light services will always take priority.
* the Local Authority to conduct public consultations to demonstrate the effect of the proposed service from any geographical point in terms of noise and visual impact.

The FUSE Project is innovative, as not only does it develop a UTM simulator, allowing for scenario planning and load testing of UTM systems, it also will bring the Local Authority and the residents into the picture, allowing them to help shape this new transport revolution that will be implemented in their area. This is likely to lead to much faster acceptance and adoption.

FUSE takes a "system-of-systems" approach to enable us to test UTM systems and run simulations that:

* Set flight levels and limits on operations.
* Balance commercial potential with environmental impact.
* Engage and take the public with us on this journey.
* Help develop legal model articles to regulate urban airspace.
* Publish operational routes from the Local Authority into the UTM system.

FUSE generates a UTM simulator with the ability to design strategies for Urban Airspace, allowing |Local Authorities to connect with the aviation regulators in a comprehensive and educated manner.